BROILERNET Practice and Science Production Innovation Network

BROILERNET will create thirteen national level innovation networks and three EU level networks of broiler farmers, advisors, supply chain integrator companies, farmers' organisations, researchers and veterinarians to address the upcoming challenges faced by broiler farmers. The project will be designed around three main fields of concern: (1) environmental sustainability; (2) animal welfare; and (3) animal health management. Through a multi-actor approach, the most urgent needs of broiler farmers will be identified and the network will collect and evaluate good practices that are able to meet these needs. BROILERNET will also engage with existing and new broilerfocused EIP-AGRI Operational Groups (OGs) and enhance their impact. The selected best practices will be spread through a variety of communication and dissemination activities to reach the vast majority of broiler farmers in the countries of the participating consortium partners, but also to all broiler farmers across Europe. Numerous multi-language flyers, videos and national roadshows are just some of the dissemination methods that will be foreseen among the activities dedicated to communication and dissemination.